Kolyvagin derivatives of modular points on elliptic curves

"Using modular and integral representation theory and group cohomology, it is possible to generalise the derivative construction by Kolyvagin to non-abelian Galois groups. This can be applied to rational points on elliptic curves obtained from the modular parametrisation and it yields interesting cohomology classes that may bound Selmer groups for twists by different Artin representations than the ones generated by the points."